Empowering Sustainable Architecture: Integrating Data-Driven Insights for Custom Retrofit Solutions

Ember Retrofit Studio will provide an innovative approach to address the pressing need for accelerated home retrofits in the UK by targeting the architectural industry's role in achieving carbon reduction targets. Our solution bridges the critical 'scoping gap' faced by architects by providing a unique data driver tool that harmonises Energy Performance Certificate (EPC) and planning data. This integration enables architects to offer customised, data-driven retrofit proposals, tailored to the specific needs of homeowners. By leveraging our digital platform, architects gain access to valuable insights and a user-friendly interface for defining retrofit solutions, facilitating expert guidance and leadership in sustainability. With the aim of significantly accelerating the rate of domestic retrofitting, Ember Retrofit Studio positions itself as an essential tool for architects, driving business growth accelerated domestic retrofit and contributing to the nation's net-zero objectives.